COMMERCIALISATION OF SATELLITE-BASED MONITORING AND EVALUATION DATA FOR LONG TERM DISASTER RECOVERY

The commercial opportunity being pursued through follow-on funding is bringing to the market a new class of systematic and independent monitoring and evaluation (M&E) data that meets the need of the key stake holders such as the national governments, international donors and NGOs. The proposed follow on project will use the outcomes of EPSRC project 'Indicators for Measuring, Monitoring and Evaluating Post-Disaster Recovery' (EP/F015232/1), where a suite of twelve Performance Indicators spanning core recovery sectors were extracted from high-resolution satellite imagery. The prototype M&E datasets resulted from pilot testing the recovery performance indicators in the cities of Ban Nam Khem, Thailand after the 2004 Indian Ocean tsunami, and Muzaffarabad, Pakistan after the 2005 earthquake. The Recovery Project Team delivered the following research outcomes: (1) a transferrable methodology for monitoring and evaluating post-disaster recovery using satellites; and (2) a range of data representations, e.g. GIS maps, graphs, bar charts, tables for displaying the recovery information. The main objective of the follow on project is to: (1) identifying and developing database structures and data packages that suit the needs of aid agencies with different geographic foci and scales of operation; and (2) identifying and developing delivery protocols that suit the workflow of aid agencies, taking into account the fact that different data in different forms are required at different operational stages. These aims will be achieved by engaging the end user community to robustly test the prototype indicators within operational situations, and thereby fine-tuning them into a commercial M&E data offering.Monitoring and evaluating (M&E) progress made on the ground is a fundamental requirement for aid projects that provide assistance to long term recovery. An investment in data that enables donors to provide accountability to stakeholders will allow more efficient agency intervention. It will ultimately improve project outcomes by impartially assessing whether objectives are being met at key stages during the lifetime of a project.

Potential impact
Each work package in the proposed Follow on Fund project has a component that will help the team to achieve market penetration for remote sensing-based long term monitoring and evaluation (M&E) of recovery after natural disasters, both through collaboration with early adopters and the end of project workshop. This is critical to both the potential take-up of the methodology, and for paving the way for expanding needs-based implementation of remote sensing technology for development M&E and other emerging aid-related requirements (e.g. intelligent placement of relief camps after disasters in areas that do not pose secondary hazards). At the onset of this project, the team will carry out consultations with the potential end users of our M&E data services. The aim of the consultation is to establish specific pathways for incorporating our data into agencies existing workflows. However, not only that but the consultation process itself will serve as a platform to further disseminate the outcomes from the previous EPSRC funded RECOVERY project that this Follow on Fund is based upon. By introducing this new concept of monitoring and evaluation through these collaborations, we can expect the potential clients to consider the use of remotely sensed data in myriad situations, increasing our chances of further engaging in operational implementation. In the last phase of the project, the planned end of the project workshop will provide an opportunity to showcase the M&E data within operational settings, specifically framing the presentation in NGOs and donors own language. A keynote speaker such as Dr. Doekle Wielinga, the GFDRR Team Leader Sustainable Recovery, will be invited to lead the discussion, paving the way for others to see the commercial interest in and potential of our M&E data. This workshop will also specifically address operational strategic and financial considerations that aid agencies and NGO's will have. It is expeected that through this network of contacts, cutting edge solutions and standards of excellence that are the essence of our offering, the Recovery Project Team will in turn be invited to present our work at industry meetings, such as the PDNA forum in Brussels which, coming full circle, marked the very start of our EPSRC recovery research.